Instant Beneficial Ownership Visualisation Checks (Using AI and NLP)

"Combating money laundering is a material challenge globally. The Financial Conduct Authority estimates £90bn illegally flows through the UK each year.

Current anti-money laundering (AML) compliance processes for verification of beneficial-ownership are inadequate; laden with inefficient, labour intensive, manual, repetitive and data intensive tasks, which are vulnerable to human error. The ability for organisations to trace true beneficial-ownership, especially outside the UK, has many complexities; not least due to differing disclosure regimes globally, and the pace in which data changes.

Our solution is beneficial ownership platform in the form of an online electronic identity verification (KYB) service. Our platform reports a real-time automatic detailed visualisation of the structure of company ownership, identifying connections between customers and their owners.

Natural language processing and machine learning are forging a new path in technology innovation. Our solution harnesses both, using artificial intelligence to trawl publically available data, in both structured and unstructured forms, automatically validate an entities full ownership structure in real-time, and compare it with the information supplied to the relevant organisations. This information can also then be cross-referenced against international sanctions lists and watchlist databases.

Our technology will support a diverse range of company types and international verification requirements for all compliance, risk mitigation, and legal verification needs."